Developing Loc8torHC platform: Healthcare, Home Safety and Wellbeing monitoring for senior citizens

Caring of ageing population will be one of the greatest challenges during this century. There
are now about 14.7 million people in UK aged 60+. Most elderly people want to remain
independent in their own homes for as long as possible. This decision can cause their children
to worry about their parents’ wellbeing. This is when technology enabled care services
(TECS), such as telecare and telehealth, provides a solution. TECS revenues in the EU28+2
countries reached an estimated £1.36 billion in 2013.
In order to cope with this demand, next-generation telecare and tele-health platforms need to
be enriched with innovative products. However, current monitoring devices for the elderly,
can be divided into two types. The first is nothing more than a panic button connected to a 24-
hour emergency telephone operator. It does little, costs a lot, and results in a lot of false
alarms. The second kind is an incredibly complex, medical device that is beyond most
seniors’ (and carers’) understanding which prevents mass market adoption.
We aim to develop Loc8tor HealthCare (Loc8torHC) Platform targeted at the retail market.
The core platform will be simple and work out of the box with no installation. Meanwhile, the
more tech-savvy relatives can go online and configure the type of information they want the
platform to send them, how often they want to receive updates, and whether they want
updates in an e-mail, text message, or some other format.
The core product will include 6 core services; location, wander, fall, panic, activity and
temperature in one device. Our competitive advantage is that our platform can easily be
configured for numerous applications by adding 3rd party devices (blood pressure, heart rate,
smoke detectors etc.) through a plug and play Bluetooth port. Our aim is to design a cost
effective, scalable TECS platform which requires no installation. The Loc8torHC platform is
very powerful with endless applications. No other systems currently enable this.